SMART PoM - intellgent Data-Driven People Management (iDPM)

imitive (www.simitive.com) is a specialist innovation and R&D company providing leading
edge technology solutions in “People Performance Management”. Simitive is the leading
provider of these solutions to the UK University sector, working with over 40 UK and
International Universities, and is the technology provider for the International University
Performance Initiative “Performance for All (PFA)” (www.performanceforall.org).
In response to Government efficiency saving requirements in the University Sector there is a
critical need to optimise staff efficiency through the use of robust, algorithmic and data-driven
analysis.
Simitive have devised the intelligent Data-Driven People Management (iDPM) concept which
will deliver a suite of ground breaking tools & dashboards to guide day to day staff
management and higher level staff planning using robust and reliable Data-Driven rationale.
The key technical innovations required to deliver iDPM are the use of Big Data systems, selfevolving
correlation algorithms, anonymisation techniques and self-improving machine
learning.
Simitive proposes Proof of Market Study (PoM) as the fisrt step in developing this concept
into a commercial product. If successful, iDPM will represent a step change in technologies
that can robustly and reliably use data-driven analysis to improve human performance in
complex and changing organisations. This new technology could be used in many different
ways in the technology industry and have wide spread commercial appeal